An AI recruitment platform that will move a minimum of 100,000 candidates into appropriate employment every year, yielding an expected year-5 post-project return of £10M.

Recruitment Smart is a UK-based SME developing AI products for the recruitment sector. It has identified an unmet need that is likely to arise from the expected surge in jobseekers in the UK, along with potentially prohibitive hiring costs to employers, as a result of COVID-19\. It proposes to develop an AI-based recruitment platform that will bring existing and prospective employers and COVID-19 impacted employees/jobseekers together in one place. In doing so, it aims to streamline hiring systems and reduce costs for employers.